StockBot: AI-driven poultry robotics to improve chicken welfare, litter quality, and associated emissions

StockBot is the integration of Kell Idea's award-winning 'LeoRover' and FLOX's AI-powered performance and welfare monitoring system, NetFLOX; successfully deployed under a prior Innovate UK project.

StockBot will become a commercial agribot system to monitor and manage litter quality while taking high-value actions such as the spraying of neutralising agents, which has a significant impact on **reducing ammonia emissions and achieving DEFRA/UKRI's goal of 'net zero'.**

StockBot's on-board sensors capture ammonia levels in areas identified as having poor litter quality -- creating virtuous feedback loops and enabling business-critical environmental data to be shared with supply chain stakeholders.

The consortium represents a nexus between R&D, growers and ag-entrepreneurs, with **clear productivity and resilience benefits for broiler farmers**. To ensure adoption, end-users will collaborate with the **research and innovation community from initial design studies through to Knowledge Exchange**.